Greater Manchester Whole House Retrofit design and assessment tool

Carbon Co-op are leading a partnership of creative digital design companies in the development of a whole house retrofit design and assessment web tool. Creating new tools to assist in the implementation of large scale home energy efficiency measures is a huge challenge but one that could unlock a significant new market for the construction industry in the UK. Companies from the GM cluster are among the most innovative in the country trailblazing work in architecture, design, open source web development and householder engagement.
The partnership currently has a set of tools, products and processes at a experimentation stage. Investment from TSB would allow these tools to be integrated and automated with increasing standarisation of information management and data transfer to reduce costs and increase capacity.